An Automated Operations Decision Support Tool for Disruption Management

JNCTION, a rail-tech startup based in Shoreditch, London, is developing a state-of-the-art Operations Decision Support Tool for Train Operating Companies (TOCs). JNCTION’s Decision Support Tool uses AI and Machine Learning techniques to assist control teams to automatically plan train operations in disruption by suggesting train plans based on historical data and previously devised contingency plans. During a service disruption, the system will suggest the quickest and most effective way to return services to the timetable; limiting any impact and costs caused by disruption and to help maintain high levels of customer satisfaction. The system will also deliver improved customer information via multiple channels quickly so that passengers can plan around disruption. The Decision Support Tool builds on JNCTION’s existing information system, DART, which provides operators and customer experience staff with a live picture of network operations, and results of the Research & Development work carried out during the Rail Safety and Standards Board’s (RSSB) recent PERFORM machine learning projects. JNCTION’s Decision Support Tool will: • Use State of the Art AI techniques & Machine Learning, building on academic research and programs carried on in recent RSSB performance program, to evaluate and suggest train plans during disruption • Combine with existing JNCTION DART train information system • Deliver an easy to use user interface dashboard tool for real time operations support • Integrate Customer Information output feeds In 2017, JNCTION was selected as one of ten companies to take part in the LMLabs2 cohort and received seed project funding for their Aubin app: an innovative journey planner app for Autistic passengers from London Midland in 2017. In 2018, JNCTION was selected as one of seven companies to receive government funding as part of the RSSB’s Rail Accessibility Competition for their Aubin app. In July 2018, JNCTION was invited to deliver a presentation to CRRC Corporation Ltd covering the topic of Innovation in the UK rail sector on 12th July 2018.